Wayl-Ease

Gaining consent from third party landowners to install, maintain, and upgrade network equipment is a challenge for network operators. When a customer wants to connect to the network or operational works are required, delays in securing consent from landowners is a barrier, causing frustration to all.

Wayl-ease seeks to create a transparent, secure platform for consents and link network operators and landowners via an automated self-service, online engagement and digital payment platform. By creating a novel data-led process to give customers visibility of consents, Wayl-ease will facilitate improved planning, faster network transformation and more informed customers.